The University of Sheffield And HBM Limited

To develop a new-generation software product capable of assessing and monitoring the structural health of aircraft, ground vehicles and power generating systems.